University of Lincoln and Arktis Endurance Textiles Limited

To bring scientific principles and biomechanical analysis techniques into Arktis Endurance Textiles Ltd. to enhance the research and development process for police, military and outdoor load bearing equipment.